Hacking the Big Smoke - Alternate Reality and London's Archaeology

Throughout my undergraduate degree, and in work carried out in parallel and later, my primary interest has been in the intersections between heritage and digital technologies, between storytelling and (re)construction, and between preservation and creation. These are the lenses through which I would approach the work with the Museum of London Archaeology. I am excited by the potentials of Alternate Reality Games, as inherently collaborative media, to destabilise traditional, prescriptive forms of archaeological knowledge and generate new open and participatory ways of making sense of the past.

At the same time, I would aim to investigate my own role, as practitioner and researcher, in determining terms of debate about history, memory and the built environment. I would aim to problematise the status of technologists like myself as storytellers, critics, activists and interpreters of historical landscapes. Immersive storytelling is a strong political force and I would want to ask what it means to use it for the benefit of society. During the PhD, I would hope to promote constructive encounters and exchanges of knowledge between experts, such as MOLA, and citizens of diverse backgrounds. I would investigate concrete methods to give space to voices and accounts that have traditionally been sidelined in the construction of normative History. I would want to do this in practical terms, by building new, suitable tools to document, narrate and make visible their London histories in participatory ways.

I would bring to this collaborative PhD a unique blend of skills and interests in participation, co-creation, remembrance/forgetting and the built environment. I am drawn to the possibilities for practical innovation but also for critical and reflexive work. This combination of technical expertise and theoretical interest makes me especially suited to a project that aims to develop a critical approach to archaeological storytelling that is immersive, location-aware and collaboratively constructed.